Dissipative and Macroscopic Dynamics of Finite Temperature, Non-Equilibrium Bose Gases and Mixtures

Bose-Einstein condensation is a ubiquitous physical phenomenon. A Bose-Einstein condensate, or BEC, is a state of a system wherein the constituent particles occupy a single discrete energy level in macroscopically large numbers. Far from being a rare or obscure state, the array of physical systems which undergo a BEC phase transition is, in fact, enormous. This behaviour is not limited to systems of purely bosonic fundamental particles either, rather, any system which contains bosonic composite particles, or quasi-particles, will exhibit Bose-Einstein condensation at some temperature and density.
The impact of this transition on a system's dynamics are profound. For example, in liquid Helium Bose-Einstein condensation is responsible for superfluid properties, allowing the fluid to flow without viscosity. In metallic solids, BEC is an integral part of the mechanism of superconductivity. A key characteristic of a BEC is macroscopic quantum coherence, which allows us to represent the state of the system with a single, macroscopic wavefunction. Distinct from the usual single-particle wavefunction of standard quantum mechanics, such a many-body wavefunction obeys a modified, non-linear form of the Schrödinger equation, called the Gross-Pitaevskii equation (GPE), which is a remarkably universal tool for physical descriptions.
Beyond their inherent strong scientific interest, the high degree of coherence and experimental tunability, makes ultracold atomic gases excellent analogue test systems for inaccessible physical scenarios. They also have broad application in quantum technologies such as atomtronics, quantum computing, high precision sensing and metrology. In all such applications, the presence of a thermal cloud can be a key impediment, which makes the understanding of the impact of finite-temperature effects on the dissipative and macroscopic dynamics of BECs highly pertinent.
One of the state-of-the-art methods for modelling BECs at finite temperature is the ZNG approach. This is implemented by self-consistently solving the GPE for the condensate coupled to a thermal cloud, in what is known as the Hartree-Fock approach. This is then dynamically generalised to study coupled evolution through the dynamical coupling of the dissipative GPE to the quantum Boltzmann equation, including collisional terms which can transfer both energy and particles between the two sub-systems. Motivated by experimental collaborators (group of Jan Arlt, Aarhus), and in the broader context of quantum technologies, there is some active interest to understand the performance of a quantum thermodynamic engine at finite temperatures.
A further topic of study concerns the dynamics of superfluid mixtures in a ring-shaped trap, motivated by ongoing experiments in Florence. BEC mixtures in ring-traps have a rich manifestation of many-body effects and facilitate a variety of collective excitations: phenomena to be studied here include the topic of phase separation and the dynamics of persistent currents, which are relevant to the emerging field of atomtronics.